Embodied Encounters: Enacting Community in Dementia Care through Participatory Arts

Initiatives involving an encounter between elderly people with dementia and younger participants have become increasingly popular in the UK, especially since 2012 when the Alzheimer's Society 'began working on the Dementia4Schools Project' (Alzheimer's Society 2016). However, studies have primarily focused on the potential of intergenerational initiatives to increase the wellbeing of dementia participants, as well as to influence attitudinal changes of young people towards dementia (Chung 2009, George 2011, Morganti & Bonfiglio 2014).

Such analysis risks trivialising intergenerational interactions by ignoring their larger social, political and cultural purposes (Kerka 2003). It also risks discriminating against people with dementia by only representing them as 'passive recipients of welfare' (Bartlett 2010) and not acknowledging their active contribution during social exchanges.

Drawing on applied performance theories, critical disability studies and socio-political theories, I will explore how (and if) intergenerational art programmes might identify people living with dementia as active subjects and create broader social meaning and value for participants engaged in these programmes.

Arts practitioners have argued for the potential of intergenerational practices to provide a space where participants 'engage with each other on equal terms' (Amans 2007). This research will critically reflect on such claims, asking how (and if) mutual and socially valuable relationships between dementia and non-dementia participants can emerge through the creative process.

I will work with three case studies from the UK, which involve creative encounters and participation between people with dementia and younger participants who do not live with dementia. Using an ethnography of creative processes between artists, practitioners, people living with dementia and participants, I will ask:

- How are the individual roles of participants socially negotiated during the creative process? What are the relationships and connections forged by the creative process?
- How is personhood affected by intergenerational connections? How do participants value this sense of self and others?
- What is the influence of these programmes in the care industry, academic curriculum and cultural industry? How, and can we, measure the results of such projects?
- What is the ethical way to research the consent of people with dementia in order to enable agency?

This research will answer the call of the AHRC to interrogate the cultural value of the arts for society by investigating how the shift from passive welfare recipients to active agents of the creative process gives a deeper sense of personhood and social relation to those without dementia, as well as those who do have it. My hope is to inform current and future creative work with people with dementia and to challenge the way we, as a society, look at dementia and interact with people with dementia.